The Lonely Giant

The Lonely Giant is a narrative videogame based on Scottish folk tales. It uses innovative AI-powered capture and rendering technology to bring hand-crafted models and real actors into an immersive and interactive 3D world. Explore the hills and coastline with Angus the giant, as he journeys to find his one true love.